Branding for Frozen Curry Sauces

We are an innovative frozen food producer in Herefordshire, looking to expand our business to a larger National and International market. To do this we need to create a high quality brand which will be able to convey our USP of Fresh Frozen and Convenient!